Miniature Dilution Refrigerator

"The commercialisation of quantum technologies is inextricably liked to the availability of the low-temperature platforms required for quantum device operation. The vast majority of systems currently available require large spaces and considerable quantities of rare Helium-3, together with either provision of liquid cryogens, or large electrical power and cooling water. The cost of such systems is typically several hundred thousand pounds.
Our vision is to dramatically reduce the space, power and cost required to operate a device at very low temperatures.
The objective of this project is to create a system small enough to be desktop or rack-mounted, using only single phase power and air cooling and the minimum possible quantity of Helium-3\. The system will include provision for mounting of electronic or optical components at several temperatures, typically 40K, 4K, 0.6K and <100mK, with easy routing of cables etc. between the various stages.
In order to make this objective achievable, the main focus of the project is to develop a new type of helium pumping system. This would remove the need for the large external pumping racks normally associated with dilution refrigerator systems and so lead to higher efficiency, lower dead volume of Helium-3 and lower overall cost.
The development of this pumping system has the potential to revolutionise the construction of low-temperature equipment. While the motivation of this project is its application to desktop-scale cryostats, the concept is completely scaleable and so could greatly simplify the construction and operation of everything from the high-power dilution refrigerators currently used for quantum computers to the miniature coolers required for space applications.
By the end of the project we expect to have a working demonstration device in operation at the London Centre for Nanotechnology, consisting of cryocooler, cold gas circulation system and dilution-refrigerator still. Measurements will be made of cooling-power, stability, vibration and other key parameters and the device compared with existing equipment when used for the investigation of quantum devices currently. A superconducting nanowire single photon detector system will be installed in collaboration with Glasgow University to demonstrate a future commercial application of the technology."